Advanced Aeroponics: Supercharging horticultural productivity

This project sets out to solve grower challenges of competing on cost with imported fresh produce and achieving net zero by demonstrating the feasibility of LettUs Grow's patent-pending Advanced Aeroponic system in large scale commercial greenhouses.

LettUs Grow has demonstrated that their patent-pending, Advanced Aeroponic technology can increase growth rate and annual yields of fresh produce by between 20 and 200% compared to the incumbent Hydroponic technology used today. In a vertical farm this can increase the lifetime Return on Investment by up to 3x.

Advanced Aeroponics is uniquely compatible with large scale greenhouse systems in a way the current state-of-the-art is not, unlocking global adoption of a fundamentally more efficient growing technique.

The project will include the design and prototype manufacture of an Advanced Aeroponic rolling bench system. This system will be used for two trials set out to demonstrate productivity increase, flexibility of growing and the improved resource efficiency of Advanced Aeroponics (energy, labour, water, nutrients etc.). The trials will be as follows:

* **Systems integration and performance trials:** Operated by CHAP at Stockbridge Technology Centre (STC) to demonstrate comparative performance by an independent 3rd party to LettUs Grow. (TRL 6)
* **Commercial growth trials:** Operated by an independent grower to provide 'real-world' feedback on system performance, benefits and the ability to solve key grower challenges.

The outcomes of development and trials will be published and presented across digital media channels, academic publications and industry specific conferences. The consortium will also host site visits for key external stakeholders.If you would like to learn more about the Advanced Aeroponic technology in this project then please get in contact through [**www.LettUsGrow.com**][0]

[0]: http://www.lettusgrow.com